Queen's University Belfast and Diaceutics Limited

To deliver and embed pharmacoeconomic modelling analysis tools and capabilities in the company that demonstrate overall value of better diagnostic testing delivers via improved utilisation of precision medicine therapies.